Investigation of Deformation Modes in the Development of Manufacturing-induced Property Enchanced AA6xx Series Aluminium Alloys

Constellium is a world leader in the manufacturing of high-quality aluminium products and systems whose history dates from the start of commercial production of aluminium. Constellium produces advanced aluminium alloys using cutting edge process and product technologies and is focused on businesses specializing in rolled products, extrusions and automotive structures utilised across the spectrum of transport, packaging and general engineering applications. Due to the need for weight reduction in modern vehicles, considerable research is underway to develop high strength alloys for use in lightweight extrusion-intensive automotive structures such as Crash Management Systems. Over the past two years, within the framework of projects funded by Innovate UK such as IDP14 AI- ULEV, IDP16 LIBERATE, and APClS ALIVE, a £15 million initiative which was launched in July 2020, Constellium have directed considerable efforts towards developing solutions for battery enclosures for electric vehicles. This research has not been restricted to the development of the novel structural aluminium extrusions for this application but, from a close collaboration with OEMs, extends to the design and prototyping of battery enclosures as well as the conception of new manufacturing systems based on modularity and flexible scaling, which will be capable of adapting to production volumes.